Using LiDAR for monitoring in aquaculture and marine ecosystems

LiDAR has become a powerful and effective tool for mapping and measuring our human and natural

ecosystems on land. This study will look at the feasibility of applying LiDAR technology in water to enable the

efficient monitoring and mapping of marine ecosystems and aquaculture so that their impact and the impact of

other maritime applications upon them can be assessed, measured and monitored.